The University of Sheffield And Romax Technology Limited

To widen the scope of the design, software and analysis capability from mechanical systems to encompass and optimise the drivetrain as a complete electro-mechanical system.